GEN III Actuator

Project Number: 130380
Project Title: Gen III Actuator
Project Description: To develop a new scaleable design of actuators to operate shut off valves in the new series of power stations. The design will need to utilise new materials together with a new assembly layout to ensure the design is lighter, safer and smaller than previous units.
Project Participants: Parker Hannifin plc & Genlec Ltd
Amount of grant offered: £60,389 Parker Hannifin, £50,324 Genlec Ltd